Novel microactuators for microassembly and microrobotics

"This is a PhD research project in electrical and electronic engineering.
The PhD project is to develop electrothermal microgripper and microactuator devices for applications in microassembly, micromanipulation and microrobotics. Novel device designs will be investigated and in-depth study will be carried out with the aim to demonstrate the potential for practical applications. Devices with electrothermal and other actuation mechanisms for actuation are of interest as well as new fabrication methods. Investigation of improved polymer materials by adding graphene into the existing materials would be a significant opportunity. Further work will extend the actuation and fabrication methods to more complex designs toward to microrobots. The corresponding analytical analysis and numerical simulation work will be conducted. This is based on the experience in multiphysics modelling the student has gained in the master thesis project. The overall aim is to make breakthrough research in the topic area leading to significant scientific contribution with potential for industrial exploitation and funding application. "